CONSTRUCT3D - Disruptive Technology in Additive Manufacturing

Seraph Technologies Ltd has designed 3D printers that are 5 times faster than competitor ones under our CONSTRUCT3D brand. They are reliable, fast, and accurate. Made to be planet-friendly with recyclable materials as well as environmentally sustainable solid bamboo panels, the 3D printers are intended as tools to support the net zero strategy. Above all, our printers are designed for easy integration into Industry 4.0 enabled factories.